Home-working software for teachers - replacing in-school curriculum planning with a custom online platform.

Pango helps teachers with the crucial lesson planning process by bringing their content, curriculum and collaboration needs into one place.

Higher quality lesson preparation result in higher quality lesson delivery, which results in all-important higher learning outcomes for students.

Teachers spend 60% of their time not in the classroom, and 20% in lesson-planning mode. It is a highly fragmented task, breaking the curriculum and lessons into bite size chunks, working across 2-10 pieces of software, hunting for quality content. Pango is changing that with an easy to use software tool that helps teachers to plan great lessons in less time.

Pango will offer all teachers teaching 4-18 year olds in the UK and USA, all the content they need in one place, under one subscription.